Next generation heterobimetallic catalysts for organic chemistry

This project aims to develop novel heterobimetallic complexes to unlock hitherto unknown catalytic transformations. This represents an exciting opportunity to join a young, dynamic research group and initiate an exciting and ambitious research programme at the cutting-edge of synthetic chemistry.